Development and use of advanced optical microscopy to facilitate gene delivery and gene therapy in 3D cardiac disease models

Development and use of advanced optical microscopy to facilitate gene delivery and gene therapy in 3D cardiac disease models